Closed-Loop Brain Stimulation to Modulate Motor Control

In this project, we suggest exploring how neuromodulation based on closed-loop interaction systems and brain stimulation can regulate brain activity responsible for locomotion [1] in human participants. This involves coupling an external stimulator (for transcranial alternating current stimulation, tACS) to specific dynamics of neural circuits, which has shown promising results for interacting with rhythmic brain and motor activity (see e.g. [2] for suppressing tremor in Parkinson; see [3] for an application in locomotion).

Brain stimulation through tACS is a powerful, non-invasive, versatile tool for studying the human brain in vivo. It can alter rhythmic brain activity and associated sensory, cognitive and motor processes, as well as cortical excitability and subsequently neuroplasticity as revealed by the lasting changes in evoked potentials. Beyond application in sensory, motor and cognitive neuroscience, it is under investigation as a non-invasive therapeutic tool in several neurological disorders. In this context, immediate and long lasting effects in synaptic efficacy are imposed to either enhance cortical excitability, or inhibit it, likely by entrainment of underlying brain oscillations [4].

Oscillations are considered to play a fundamental role in the communication of brain cells and hence in the organization of brain networks. In fact, recent findings support a complex communication system based on cross-frequency coupling. The promise of closed loop approaches lays in the fact that it is possible to modulate this oscillatory network activity of the brain reflecting brain states, translating in the modulation of motor and mental processes, including shift of attention, emotions and so on.

Devising a closed-loop system of brain stimulation is a powerful way to provide fine control modulations of brain activity. Human motion data can be acquired and processed online to extract information of repetitive patterns [5,6] and thus help to shape neuromodulation in order to enable brain network entrainment.